An automated, AI-enabled hospital staff e-roster system that can predict vacancies and automatically fill them via a smart matching system.

**Public Description**

Rohme Recruitment of Healthcare and Medical Experts (Rohme) is a rapidly growing UK-based SME specialising in healthcare. Rohme was founded by Fabio Trovato Monastra (CEO -- Nurse and Deputy Manager as background), Chris Minas (CTO and Director of multi-awarded technology companies) and Henry Atkinson (Divisional Director for Surgery and Cancer Services at North Middlesex University Hospital). A shortage of healthcare workers costs the NHS £2.4 billion every year. The temporary staff recruitment process is managed by agencies and the service is slow, inefficient and expensive. Rohme is developing a web-platform based on AI that matches the right healthcare professional with the right job in seconds.